Innovation and evaluation of interventions to reduce marine plastic pollution

Background The impact of marine plastic pollution on UK society, economy and environment is poorly understood but likely to be substantial. Extensive research is underway into the sources, distribution and impacts of plastic, but the transference of this research into meaningful governance recommendations remains sporadic. To address this issue this studentship will draw on the wealth of current research, and collaborating with natural and social scientists at PML, UEA, CEFAS, and Defra, will innovate and evaluate a range of intervention strategies to reduce marine plastic pollution.
Research methodology This PhD will be primarily based at PML, but with research stays as required at UEA, CEFAS and Defra. The research will be UK focussed but with the potential to transfer findings to an international level. The candidate will review existing marine plastic policy interventions in the UK and internationally. The sources, types, and amounts of plastic in UK waters will then be quantified using a mixed method approach including data collection and modelling, with a risk based assessment of the areas most impacted by plastics. Once the primary sources of impactful plastics have been identified, a systematic assessment of the effectiveness of different interventions will be undertaken, utilising modelling, interview and survey techniques. The research will directly inform Defra's 25 year plan, and contribute to future policies and management plans.